Coupled Model Errors in the Tropical Atlantic in CMIP5 and their impact on the reliability of climate projections.

Many of the climate models that contributed to the third coupled model intercomparison project (CMIP3) which were extensively used in the IPCC 4th Assessment Report share common biases in the tropical Atlantic. These biases are characterised by a warm sea-surface temperature (SST) bias in the Eastern Tropical Atlantic and cold SST biases in the western tropical Atlantic and either side of the equator. These SST biases are associated with too strong north-easterly trade winds and too weak easterly flow on the equator. SSTs play a large role in determining regional weather systems including the monsoons, but are also partly determined by the regional circulation. Through the large-scale circulation of the atmosphere, sea surface temperatures in one region of the globe can also influence the weather remotely.

The relationship between the SST biases and the wind biases is consistent with their development through a coupling between biases in the atmospheric and oceanic components of the model which reinforce each other, and as such it is difficult to determine the original source of the bias.

In this project we propose to assess the quality of the models contributing to the latest model intercomparison project (CMIP5) which will be the main source of information to inform the 5th Assessment Report of the IPCC. We will use the contributions to the CMIP5 archive which have been initialized from the observed state of the atmosphere and ocean and run for 10 years to examine how these errors develop and identify those processes which contribute to the development of the biases to inform future model development. We will also identify the impact these biases have on our confidence in near term (next 10 -20 years) prediction of the climate, in particular in the regions around the tropical Atlantic (e.g. Africa and the Amazon) but also globally.

Potential impact
The two potential impacts of this work relate to improvement of climate models used for climate projections and an assessment of the confidence in our climate projections, particular for the regions around the tropical Atlantic.

The most likely economic and societal benefits of this work relate to better informed decisions on the mitigation and adaptation strategies in response to climate change. Firstly through improved confidence in our climate projections as a result of improved models, this impact is likely to take some time to realize as it relies on a second step of improving the models based on the new understanding developed. The second is a potentially more immediate impact, through an improved understanding by policy makers of the levels of confidence in climate projections, and hence making decisions based on climate information with a realistic assessment in the uncertainty of that information. The obvious route to generate this impact is through an effective engagement with the IPCC AR5 processes. We are fortunate that there are lead authors in both of the most relevant chapters within NCAS Climate and we are therefore in a good position to ensure that they are aware of our results and to get early feedback on them in the assessment process.

Outside of the immediate impact of this work the techniques used will be widely applicable to the assessment of reliability climate model projections of the future climate and the involvement of the researchers in an international project and the personal skills involved in liaising with a large group of people and delivering research to a tight deadline are widely applicable across a range of professional sectors.